Davies Mayers Barnett LLP

Davies Mayers Barnett LLP are an independent firm based in Cheltenham, servicing clients throughout Gloucestershire and the surrounding counties. Established for over 20 years, we have developed a core specialism in putting the best business structures and tax planning arrangements in place for our clients. This in turn helps to maximise business growth potential and protects the wealth they have created.Alongside this, our comprehensive compliance services will ensure you always meet your statutory obligations, leaving you to focus on what you do best - running and developing your business.